applying technology and process to deliver less carbon & reduce energy use

Innovation Voucher will provide technical and expert advice to enable our SME business to assess, chose and deploy innovative processes and new technologies that reduce the carbon footprint and energy consumption of our Built Environment products and outputs.